Nanotechnology and electromagnetic interactions in multi-phase turbulent reacting flows

This study will primarily be a numerical study exploring how electromagnetic fields can influence nanotechnology, such as the dispersion and orientation of nanoparticles in nanofluids. Experimental work will also be conducted to supplement this work.